Product Health: Predictive Analytics

Our vision is for longer and healthier lives for powered products.
Product Health will investigate and develop ways to optimise off-grid storage performance and extend battery lifetimes. Customers can connect remotely to their products to understand how they are being used, if the product is healthy or when it might be likely to fail.

We will be developing a new service for connected batteries that has not yet been offered into the market, representing a step change in the way batteries are managed in the off-grid energy sector. Product Health will develop predictive algorithms to pre-empt potential failure and help extend the life of these batteries by delivering actionable insights to our customers.